Corpws Cenedlaethol Cymraeg Cyfoes (The National Corpus of Contemporary Welsh): A community driven approach to linguistic corpus construction

This project will create a major corpus of Welsh language: CorCenCC (Corpws Cenedlaethol Cymraeg Cyfoes: National Corpus of Contemporary Welsh). A corpus is a principled collection of language data sampled from real-life contexts, presented as a searchable database. This will be the first corpus to represent spoken, written and electronically-mediated Welsh, and the first in any language with a functional design informed, from the outset, by representatives of all anticipated academic and community user groups. CorCenCC will provide societal, economic and academic benefits by:
- Facilitating uses of Welsh in public, commercial, educational and governmental settings.
- Redefining the scope, relevance and design infrastructure of corpus development methodology.

A corpus allows users to identify and explore language as it is actually used, rather than relying on intuition or prescriptive accounts of how it 'should' be used. This evidence-based approach is used by academic researchers, lexicographers, teachers, language learners, assessors, resource developers, policy makers, publishers, translators and others, and is essential to the development of technologies such as predictive text production, word processing tools, machine translation, voice recognition and web search tools. Welsh has had no comprehensive corpus facility able to meet these requirements.

CorCenCC will capitalise on extensive community interest in sustaining and 'growing' Welsh, using the novel integration of crowdsourcing, a powerful data collection method which has the potential to revolutionize corpus construction. Recruited through social and broadcast media, roadshows and existing networks, Welsh speakers will record and upload their own data via a mobile app, and even contribute to data coding. This approach promises representative language across genres, language varieties (regional and social) and contexts. Traditional, data collection will supplement the crowdsourcing, ensuring a representative balance of data as specified in the project targets.

Preliminary engagement with stakeholders (including a briefing event at the Senedd) generated collaboration from the Welsh Government, Welsh Language Commissioner, Welsh Joint Education Committee, Welsh for Adults, BBC, Gwasg y Lolfa press, and University of Wales Dictionary; all have identified current needs which CorCenCC can meet, and all will be represented in the project advisory group, so the corpus design is user-informed throughout. A language corpus able to inform delivery of Welsh has been called for by e.g. National Foundation for Educational Research (2008:48) and Welsh Government (2013:27,71). CorCenCC, with its integrated pedagogical toolkit, will impact significantly on Welsh language teaching practice, enabling data-driven, inductive learning and assessment.

CorCenCC will be open-source and publicly accessible, with user interfaces for specific groups. It will enable, for example, community users to investigate dialect variation or idiosyncrasies of their own language use; professional users to profile texts for readability or develop digital language tools; language learners learn from real life models of Welsh; and researchers to investigate patterns of language use and change. In order to ensure that CorCenCC remains a sustainable, permanent and user-oriented record of language, an in-built facility will allow data to be added and moderated beyond the life of the project.

The project team comprises experts in corpus linguistics, Welsh, and language pedagogy and assessment, who specialise in the application of linguistic tools to real world issues. Working with an advisory body of stakeholder representatives, they are optimally placed to meet the project aims: creating a permanent, sustainable and fit-for-purpose record of the living language, and pioneering an approach to content generation and user-driven applications that will provide a model for future corpus creation.

Potential impact
CorCenCC will be a freely available resource under an open licence which, when combined with the user-driven design and construction, will maximise its potential impact, enabling it to inform the work and activities of current and future users of Welsh in a number of critical areas, including:
- Second language teaching and learning: Reports on the teaching of Welsh for Adults (Mac Giolla Chriost et al., 2012; Welsh Government report, 2013) have drawn attention to the need for a corpus of contemporary Welsh. CorCenCC will meet this need, informing curriculum writing, language assessment and language learning resources as similar corpora do effectively in English (e.g. the Cambridge English Corpus (CEC) which informs Cambridge English Language teaching resources, the British National Corpus (BNC) which informs Pearson Longman's resources). CorCenCC will facilitate data-driven learning, enhancing the effectiveness of teaching Welsh as a second language (compulsory in all schools in Wales up to the end of Key Stage 4).
- The Welsh Government and National Assembly of Wales (Language Policy): CorCenCC will facilitate the realisation of action points in the Welsh Language Commissioner's strategy relating to digital content and applications, translation, terminology, language planning and research. These reflect the priorities of the Welsh Government in its Welsh Language Strategy for 2012-17 'A living language: a language for living'.
- The translation industry in Wales: CorCenCC outputs fit with the mid-term development of Microsoft Translate software: preliminary research (Screen, 2014) shows that example-based machine translation alone can improve the productivity of human translators by up to 55%, and by contributing to an eventual hybrid machine translation system, CorCenCC could further improve translation efficiency.
- The media in Wales: CorCenCC will increase the accessibility of the content of Welsh language media across all platforms and, by ensuring the language is appropriately pitched, will encourage more people to interface with the media in Welsh. CorCenCC offers TV and radio broadcasters the potential to produce language guidelines similar to those developed by Catalan language broadcaster TV3. BBC Cymru Wales is working with CorCenCC to provide data and to ensure that it can inform their work on all media platforms.
- Welsh language publishers and lexicographers: CorCenCC provides the means to target content at audiences of different reading abilities and enhance the language tools available to authors for constructing graded readers. It will enable the commissioning of dictionaries of modern Welsh based on actual language use (see letters of support E and D from University of Wales Dictionary and Gwasg y Lolfa).
- Language technology companies: a core requirement for companies using web-based and online social media data is a large high quality training corpus and CorCenCC will provide this. Data analytics and big data are predicted to account for cumulative benefits of £216 billion to the UK economy between 2012-17. Availability of CorCenCC will help to stimulate related research in Wales and for Welsh textual analytics.
- In the public domain: Via the project engagement strategy (National Eisteddfod interaction, short story competitions, etc.), and facilitated by the crowdsourcing approach, future users will be directly involved in the construction and design of the corpus to ensure it is user-friendly, accessible and appropriate to their needs. This will build on existing interest in Welsh language and heritage, to foster community 'ownership' of the corpus.